Flexible Charged Particle Detector for Nuclear Decommissioning

Kromek and the Physics Department at the University of York propose the research and development of a high integrity, low cost charged particle detector; based on flexible, thin film printed photo-detector technology.
This novel sensor is specifically aimed at applications in nuclear decommissioning, including decontamination, decommissioning and dismantling. The technique will address the specific problem of assessing radioactive contamination in narrow pipe work, where a highly flexible sensor offers the potential for 360 degree coverage.
There is currently no efficent cost effective method of measureing alpha particles from contaminated pipework.
The alpha detector technology will be based on existing flexible photo-detector technologies developed at the University of York, as well as exploiting recent development in Kromek’s TSB funded programme for developing conformable gamma ray detectors.